ParcelVision Retail Smart Grant Application

ParcelVision Limited plans to develop carrier optimisation technology that can reduce
carriage costs for retailers by up to 30%. ParcelVision will integrate with all major carriers
and automatically select the optimum carrier for each shipment processed by the retailer. The
reduction in delivery costs that ParcelVision will facilitate, will enable retailers to compete
more effectively, and lower delivery costs for consumers.
ParcelVision’s powerful technology will notify consumers if goods are delayed, advise what
steps are required to resolve, and empower them to deal directly with the courier to expedite
delivery. Additionally ParcelVision will reduce delivery failures, by pro-actively notifying
consumers by email and SMS when their order is shipped and enable them to re-schedule their
delivery by simply replying to the message.
ParcelVision innovative technology will enable retailers to offer their customers a complete
range of delivery services including click and collect, and even a choice of multiple couriers.
We expect this level of flexibility and service choice to significantly improve conversion rates
and customer satisfaction